Ptarmigan Project – A Novel Ultra-Efficient, High-Power-Density Electric Propulsion System for Maritime Vessels

The Ptarmigan Project is a 7-month programme led by Seabird Technologies to advance clean maritime innovation in the UK. The project will develop and validate a next-generation high-power inboard electric propulsion system designed for vessels over 24 metres (and below) --- including recreational, commercial workboats, passenger ferries, and service vessels.

Today, many electric propulsion options in the marine industry are adapted from road vehicles or designed for low-power recreational use. The Ptarmigan system is different. It has been engineered from the ground up for maritime environments --- combining high energy and power density in a compact, efficient, and scalable design that supports both newbuilds and retrofit applications.

At its core is Seabird's Integrated Drive Unit (IDU), which merges the motor, inverter, and gearbox into a modular, marine-specific system. It is supported by a high-density rechargeable battery pack from UK battery innovator Ionetic, as well as custom cooling and control systems developed by Seabird. Together, they form a full-stack propulsion solution capable of delivering the power needed for demanding operations while fitting into tight hull spaces.

The project will carry out detailed system integration, design validation, and dry dock performance testing to assess how the Ptarmigan propulsion system performs under real-world loads and duty cycles. The results will help de-risk future vessel installations and provide a robust foundation for regulatory approval and market entry.

This project builds on Seabird's previous success with its 400X electric propulsion platform, which gained significant international attention following its launch at the METSTRADE show. Interest from vessel designers and operators has demonstrated strong market demand for a high-performance inboard electric alternative --- one that doesn't compromise on power, efficiency, or ease of installation.

The Ptarmigan Project is supported by Ionetic, a UK-based battery developer, and Optima, a clean vessel company advancing scalable electric water taxis. Additional vessel operators are engaged as end users to help shape the system and validate its commercial readiness.